Studentship: Investigation into the effect of spike glycoprotein glycosylation for rational vaccine development

Technical abstract
Infectious bronchitis virus (IBV) has four structural proteins; spike (S) glycoprotein, membrane (M) and envelope (E) proteins which are found in the lipid membrane surrounding the virus particle and the nucleocapsid (N) protein binds the positive-sense RNA genome. The S glycoprotein is highly glycosylated with N-linked high-mannose type oligosaccharides (Cavanagh et al., 1983) and mediates attachment of the virus to host cells and fusion of virus-cell and cell-cell. Previous work has shown that exchanging the spike of a strain of IBV for that from another strain can change the tropism of the recombinant virus.We wish to investigate the role of glycosylation of the S glycoprotein on infectivity and tropism of IBV for different cell types, both in vitro and in ovo for the development of novel vaccines.